The University of Manchester and Artesia Consulting Limited

To bring together data analytics and social science insights to develop a Water Practices Analytical Toolkit for use in the water industry, offering a unique approach for managing the sustainability of water and influencing the UK’s long term usage, average and peak water demands.